EPSRC Capital Award for Core Equipment 2019

The proposed core equipment will be used to facilitate and strengthen a wide range of EPS research at the University of Strathclyde, which falls within EPSRC's strategic remit and is aligned to our strategic themes of Energy; Advanced Manufacturing & Materials; Health & Wellbeing; Ocean, Air & Space; Measurement Science & Enabling Technologies; Innovation & Entrepreneurship; and, Society & Policy. Collectively the core equipment will underpin the research of more than 20 independent academic groups from across the Faculties of Science and Engineering. Key departments will be engaged (Chemical and Process Engineering, Civil and Environmental Engineering, Institute of Photonics, Physics, Pure and Applied Chemistry and Naval Architecture Ocean and Marine Engineering) and will be working across diverse fields. Researchers at all career grades from doctoral candidates to experienced professors will benefit from the funding, and will apply their research across key themes including: Advanced Materials Manufacturing and Characterisation, Energy, Healthcare Technologies, Photonics, Chemical Engineering, Plasmas and Fluid Dynamics. The University of Strathclyde is committed to ensuring that the equipment requested is effectively managed and maintained, and that usage is maximised across the University and by external research partners. It will also be listed on equipment.data, a national equipment sharing portal.

Potential impact
This award will provide additional support and opportunities for the EPSRC community at the University of Strathclyde to accelerate production of novel research outcomes through improved measurement and research rigour. The intended users of the new equipment will achieve impact through the capability to execute and design more insightful experiments and through the results generated we will open new pathways for innovation, collaboration and translation. All of the EPSRC researchers listed in the Case for Support are aligned appropriately with the University's Strategic Themes respectively and in these themes there are strong links to industry partners and external stakeholders. Each investment will contribute to different impact road maps but each will produce benefits that reach the respective academic communities, generate new intellectual property and appropriately pursue public and industry engagement. The University of Strathclyde's was founded as a 'place of useful learning" and the commitment to deliver impact for the benefit of society from our research remains a cornerstone of our mission.